Colouring Indian Film History Research Network

Mumbai cinema is known for its vibrant displays of colour; yet colour remains outside the scope of serious scholarship on these films, with only passing references to the subject in journalistic writings. Many early Indian colour films are now also lost or in poor condition due to the difficulties of colour film preservation. With few archival traces of India's engagement with colour, practitioners' memories are significant, but undocumented. Mumbai cinema's use of colour is therefore absent from the global history of colour cinema. Addressing this gap is crucial because colour holds profound cultural significance in India's post-colonial, multi-religious, and deeply ingrained caste context. Colour was a powerful symbol of British colonialism due to the imperial control of Indian dyes and fabrics. Colour is used to describe race, making colour cinema a place to reinforce or contest caste prejudices based on skin colour. Colour's links with diverse religious practices, meant the same hue carried different resonances across Hindu, Muslim, or Christian contexts. Understanding colour is therefore critical to understanding Mumbai cinema and requires multiple perspectives to interpret its varied meanings.

Despite the recent academic and public interest in colour film, that has generated many books, exhibitions, and film seasons on American and European film, non-Western cinema remains overlooked. India is a particularly significant omission given it was the second largest film industry of the twentieth century. Mumbai cinema's transition to colour after World War II also had global commercial and artistic implications. After Independence in 1947, Bombay became an international centre for colour collaborations. Russia, Belgium, France, America, and Britain all hoped to profit from Bollywood's thriving colour film industry through international co-productions (like the 1957 Indo-Soviet film Pardesi) and enterprises like Film Centre (the first colour film laboratory in Asia; a Belgian-Indian collaboration). Mumbai cinema also influenced film design across Asia through its international export. Our network will produce new understandings of Mumbai's connections with Soviet, Chinese, European, and American film through colour. We will focus on this period of internationalism between 1945 and 1982, concluding when colour television and video technology revolutionised the film industry in Bombay.

Our network members will conduct oral history interviews with those involved in making films at the time. By documenting the accounts of technical and creative personnel working with colour in Mumbai, we will produce a significant archive of practice to aid future research.
We will host four workshops, (one in London, three online) featuring roundtable discussions, interview sessions, and screenings. The multidisciplinary roundtable conversations will generate dialogue and pluralise approaches. For example, the London workshop will feature a roundtable on Conservation Challenges, focusing on Jhansi Ki Rani (1953), India's only Technicolor film. There are no extant colour copies of the film in Hindi, but the negatives are held at the British Film Institute, raising questions about the politics of its preservation and restoration.
The workshops will help generate website materials, including: a timeline of Mumbai colour cinema (1945 to 1982), recordings of workshop roundtable discussions, oral histories of practitioners, a bibliography and teaching toolkits. These resources could be used by different beneficiaries: by archives and museums to shape preservation policy; by universities to globalise teaching curricula; and by the public to enhance knowledge of Mumbai's film history.
Our network will form a vital resource in advance of 2027, which marks the 80th anniversary of Indian Independence. Our website will be of great use to curators, schools, and community groups seeking ideas for related events.